Locating Regional Cultures of Drag in Medium-Sized English Cities: An Ethnographic Case Study of Nottingham's Drag Scene

This research aims to explore the socioeconomic dimensions of regional drag scenes and investigate how these cultures of performance mobilize communities and economies of particular regions. The project will be framed by the case study of Nottingham: a mid-sized city with an emerging drag scene despite the absence of established queer performance venues. The scene survives through drag performances organized at club events like those held by the LGBTQ collective DIRTYFILTHYSEXY, including performances of international drag stars. I will focus on the regional context of the Midlands and extend the research to other mid-sized cities in the region comparable to Nottingham as secondary contextual examples.
Interest in drag performance over the past two decades has been brought to the forefront of gender studies and examples strive to understand the potential of drag to unlock our comprehensions of the illusory nature of gender (Butler, 1999). Some research domains explore social potentials of drag that (i) facilitate 'social networks within the drag world' (Knutson et al., 2018), (ii) empower minoritized individuals (Hopkins, 2004), and (iii) destabilize gender-norms (Taylor and Rupp, 2004). Other research explores negative potentials of drag (i) undermining feminist values and representing 'a continuing insult to women' (Kleiman, 1999), (ii) creating a division within social groups and the 'marginalization of drag [performers]' (Levitt et al., 2018), and (iii) commodifying performance through 'the promotion of other value changes within late capitalism's ideals of consumerism' (Buck, 2019).
Existing academic work neither interrogates the social and economic dimensions of drag performance nor assesses if and how that performance transcends culture to enter into those social and economic relations. Recent theatrical debates also fail to facilitate the interdisciplinary potentials of theatre studies regarding ethnographic and sociological approaches to performance. Moreover, there is little research on English drag performance scenes in this regard, specifically those based in mid-sized cities like Nottingham. This project aims to occupy this absence by developing a study that explores drag's socioeconomic mobility and its theatrical roots in Nottingham and other mid-sized cities across England